Developing an ultra-fast and unbiased histopathology toolkit

The PhD project to be supervised by Dr Jayasinghe entitled, Developing an ultra-fast and unbiased histopathology toolkit, involves a strong multidisciplinary approach between biochemistry (wet-lab techniques), medicine (histopathology), and physics (novel microscope building).